Project Plan B

Project Plan B has developed a circular clothing solution that converts polyester clothing into rPET (the building blocks of polyester clothing). This rPET can be turned into polyester yarn and back into clothing, to be worn and recycled again and again. This solution is simple to achieve when clothing is designed to be recycled. This project builds on Plan B's expertise in fully recyclable workwear to design a fashion retail range, and expand our knowledge to help fashion retailers lessen the impact of 'fast fashion' of which it is estimated more than half is disposed of in under a year.